Assessing the Viability of an Open Source DSbD Desktop Software Ecosystem

This project is assessing the applicability and viability of DSbD technologies to a complete open-source desktop environment software stack. Through a blend of static and dynamic analysis, as well as prototyping, we will identify opportunities to deploy CHERI memory protection and software compartmentalization within software components such as window systems, desktop toolkits and environments, as well as key applications such as web browsers. We will assess the potential cost, complexity, and overheads associated with CHERI deployment in those software environments, and make recommendations for future work to deploy CHERI protection within these open-source stacks.